Developing Novel Bayesian Track Before Detect Approaches for Maritime Big Data Challenges

This project aims to research novel signal processing methods to separate low observable moving targets from a sea clutter background in static and moving maritime surveillance radar, which frequently see sea clutter return peak amplitudes that are far greater than those from small targets. By observing scenes for 10s to 100s of seconds, multi-scan processing allows detection and tracking of targets 10 to 20dB 'sub-clutter', even within the clutter spectrum. This project will study improvements achievable by extracting further detail from the radar data. In particular, techniques such as track before detect to extract sub-clutter moving targets from within the clutter spectrum is a key area of interest for this project.
Sea surface analysis could be exploited in the tuning of such algorithms, for example, to approach the problem as one of detecting anomalies in a scene that deviate from expected reflectivity behaviour in a wave field. The relationship between performance improvements, the processing load and level of complexity of algorithms or interacting algorithm set, is to be explored under the project.
Previous research has identified novel effective Monte Carlo algorithms which utilise gradient-based MCMC proposals which can provide useful enhancements to target extraction performance in scenarios that will be determined early in the project. The scope of the project is expected to also include characterisation of radar sensors including those produced by Hensoldt UK, deep exploration of the characteristics of sea-clutter, and of targets of interest, and exploration of computational techniques and machine learning to leverage the above mentioned computational paradigm with sensor data.
The project may be complemented by research outcomes from associated academic partners, part-funded by Hensoldt, and Hensoldt staff, as well as liaison with Oceanographic Research and technology community, a focussed data collection campaign commencing autumn 2023, a PhD at the Cranfield Shrivenham campus since early 2023 and context from a user community coordinated by Hensoldt UK.